COMPPRESS - An Innovative Step in the Compression Moulding of Composites

COMPPRESS is an exciting 18month feasibility study carried out by Simpact Engineering Ltd in collaboration with WMG at the University of Warwick and will investigate a completely new and highly disruptive innovation in the compression moulding of composites. Designed to open up the market for structural composites, improve productivity and market lead of the UK, the project will design and build a prototype composite moulding machine. On successful completion of the project, we will demonstate the new technology with a processed composite part which will compete with the quality and strength of a traditional compression moulding but at a fraction of the price.